Queen's University Belfast and Smith's Engineering Works (Northern Ireland) Limited

To evaluate, develop, implement and integrate processes and robust systems from concept design to installation, for precision fabrication assemblies within a niche market sector